The Switchboard Network

The Switchboard Network is an online booking platform for artists to access Stage hire, rehearsal room hire and creative work spaces all in one place!

We welcome companies from all over the UK, NI and Ireland to register on our site and offer them a complete bespoke booking system, increasing their bookings, income and visibility in the sector!

We want our customers to be able to access the industry in an affordable way and for our organisations to boost sales!

The Switchboard Network - Connecting artists to the industry.